Molecular dissection of the role of ARAP3 in angiogenesis

Technical abstract
Consistent delivery of oxygen and nutrients to all cells is vital for multicellular organisms. This need becomes particularly apparent during embryonic development or during growth of tumours. To be successful, in both cases, blood vessels need to be formed, by a specialised process termed angiogenesis. Angiogenesis is a very comlex process which requires the co-ordinated action of multiple cellular factors within specialised cells. When the process fails, the developing embryo (or tumour) dies. ARAP3 is a signalling protein which regulates cross-talk between small GTPase proteins of different subfamilies, and which is regulated itself by phosphoinositide 3OH-kinase (PI3K), a key regulator of many cellular processes. We have very recently derived two ARAP3 models, where we can analyse the results of loss of ARAP3 or a situation where the protein is no longer under the control of PI3K. We find that both loss of ARAP3 and loss of its regulation by PI3K leads to embryonic death due to an angiogenesis defect, indicating that ARAP3 is required for embryonic angiogenesis and that this is regulated by PI3K. This project aims to understand why this happens, and which of the small GTPases that ARAP3 talks to are important for this.